Living with Ménière's Disease from a young age: an exploration of identity formation and psychological wellbeing

Living with Ménière's Disease from a young age: an exploration of identity formation and psychological wellbeing